Multi-system effects of Very Low Calorie Dietary (VLCD) in type two diabetes (T2d) in TWO different populations

This project aims to investigate new methods of treating type 2 diabetes. Initially it will involve developing new MRI and MR spectroscopy methods for multi-organ assessment of physiology and metabolism. It will subsequently involve coordinating an experimental study of the effect of a very low calorie diet on type 2 diabetes patients from Caucasian and South Asian ethnic groups (who are expected to respond differently). This will involve setting up the experimental protocol, overseeing the acquisition of data, analysing the data and presenting the results. It will suit a physicist who has an interest in experimental and numerical approaches, and an enthusiasm to apply their scientific approach in the area of biomedicine. This project will provide important new information on the effectiveness of potential new approaches to treating type 2 diabetes, for both Asian and Caucasian ethnic groups